Industrial Decarbonisation for Northern Ireland

Northern Ireland (NI) has historically been an under-performing region within the UK under a number of metrics. For example, in 2021, compared to the UK average, in NI.

* Innovation was 7% lower,
* Productivity 17% lower,
* Average Wages £7K lower, and
* Green House Gas (GHG) emissions reductions, approximately 50% lower than 1990 levels.

Evidence suggests the absence of extensive knowledge sharing and poor collaboration are the key reasons for this legacy. Paradoxically, NI has some of the highest levels of renewable penetration globally, with more than 50% of its grid energy coming annually from renewable sources, yet in 2020, NI had only reduced its emissions from 1990 levels by 23.9%, less than half of the UK's 49.9% average during the same period.

In 2022, NI was 17% below the UK productivity average, the lowest UK region. McKinsey, in 2021, suggested 5 core elements could unlock business value, while reducing the impact on the planet, these were Lean, Limits, Profit Per Hour, Holistic and Circular initiatives.

This Industrial Decarbonisation for Northern Ireland (ID-NI) project is taking an innovative dual-approach to address carbon reduction in NI. While adopting best practice from other parts of GB and NI's industrial base, it will seek to explore how productivity improvements can also positively affect carbon reductions.

ID-NI is very timely, as there is no standardised approach, in NI or the UK, designed specifically to help industry solve either their emissions or their productivity, yet the two are inextricably linked. How they are currently measured resonates more with economists and the financial sector, than industry. Engagement is critical but thus far this has been largely overlooked. ID-NI will demonstrate a new way of looking at these issues and empower industry to respond to the challenge, by seeing it as an opportunity, not a penalty.

ID-NI will provide the platform, tools, and metrics to enable NI industry to adopt this dual approach, using productivity to reduce emissions. This will benefit NI's citizens, the UK's levelling-up agenda and by 2030 accelerate NI's GHG reduction levels.

ID-NI will develop and demonstrate the relevant tools, enabling industry to benchmark their progress to decarbonisation, using a simplified approach aligned to the aims of the internationally recognised Science Based Targets Initiative (SBTi) but without the cost.

Encouraging NI industry to lead, not follow, decarbonisation thinking, through ID-NI, will enhance the regions competitiveness, attract foreign investors, and enhance its reputation within the UK.